Reconfigurable Autonomy

As computational and engineering applications become more sophisticated, the need for autonomous systems that can act intelligently without direct human intervention increases. Yet the autonomous control at the heart of many such systems is often ad-hoc and opaque. Since the cost of failure in critical systems is high, a more reliable, understandable and consistent approach is needed. Thus, in this project we aim to provide a rational agent architecture that controls autonomous decision-making, is re-usable and generic, and can be configured for many different autonomous platforms. In partnership with the industrial collaborators we aim to show how such "reconfigurable autonomy" can be achieved in relevant applications.

Potential impact
Regardless of any industrial sponsorship for this Call, there is a clear industrial need for this technology. Industries involved in developing robotics, autonomous vehicles, or remote exploration systems will be interested in our developments. Yet the generic architecture potentially extends beyond these, more obvious, areas to any autonomous system that must intelligently deal with a stochastic, continuous environment. This then can cover very many software, embedded, pervasive, or autonomic systems. So, to industry, the proposed approach (if demonstrated successfully) can help to reduce future autonomy software and system development costs (including speeding up the development process).

The development of a generic, yet reconfigurable, core for autonomous systems will bring many potential benefits to academic and industrial researchers:

* improved reliability;
* cost-effective re-use;
* applicability of solutions to wider areas;
* improved clarity and user interaction; and, potentially,
* reduced vulnerabilities.

Clearly, we will collaborate with academics and the industrial sponsors of this Call in order to explore some of these advantages. Through our wider network of industrial collaborators, we will also target more general exploitation within the broad area of autonomous systems.